Spire Chocolates Shelf Life Testing

Spire Chocolates produces fresh chocolates handmade in Lincolnshire, supplying individual customers, retailers and
restaurants.
Funding was sought from the TSB to assist with the development of new products and to develop new retail opportunities for the company. Assistance was also needed to increase the chocolates' shelf life without compromising their very high quality.